Potential prebiotic effect of almond seeds

Technical abstract
A prebiotic is defined as "a non-digestible" food ingredient which beneficially affects the host by selectively stimulating the growth and/or activity of one or a limited number of bacterial groups in the colon and thus improving the host health¿. Prebiotics of proven efficacy are able to modulate the gut microbiota by stimulating indigenous beneficial flora components while suppressing, or not affecting, less desirable bacteria, such as proteolytic bacteroides and clostridia The potential prebiotic effect of almond seeds will be compared with commercially available prebiotic compounds, such as fructo-oligosaccharides (FOS).In vitro gastric and duodenum digestions will be firstly performed. Both duodenum digesta and baseline material will be added to batch fermentations to give a final concentration of 1% (w/v). To reliably determine the bacterial metabolism of almond seeds, continuous culture systems inoculated with mixed faecal bacteria will be used. The enumeration of bacteria will be performed by fluorescent in situ hybridization (FISH) available at IFR, which allows the counting of different groups of gut bacteria by using specific hybridization probes. The release of short chain fatty acids (lactic, acetic, propionic, butyric) will be determined during the fermentation period by HPLC.